Infinite Type Interacting Particle Systems

This project investigates interacting particle systems (IPSs) with an infinite type space. An IPS is a continuous time
stochastic process modelling the evolution of a collection of discrete entities (atoms, cells, animals, people). The type
is some property of interest (like the spin of an atom, the phenotype of an animal, the political affiliation of a person)
assumed to fully describe any single entity. The system evolves according to a set of rules describing what happens
when a set of entities of given types interact.
In the IPS literature it is nearly ubiquitous that a finite type space is considered, familiar examples being the Ising
model and the voter model. From here, the core objects of study are the long time behaviour of the system, and the
limiting behaviour when the number of particles to infinity. Scenarios in which a type space is infinite arise as a matter
of course in ecological and sociological contexts. For instance, the phenotype of an animal can take a continuous
value, and taking a finite discretisation could be seen as arbitrary and/or unprincipled. Proper handling of IPSs with
infinite type spaces is highly mathematically challenging, and relatively unstudied as a result.
One domain in which infinite type IPSs arise naturally is evolutionary game theory (EGT). Unlike classical game
theory, in which interacting agents are assumed to be entirely rational, EGT provides much more insightful models of
ecological competition and cooperation. In EGT the types correspond to strategies of the game, and once again, the
field is focused on finite strategy games. A very natural infinite type space to consider is the set of all mixed
strategies of a game.
In exploratory research of this mixed strategy case we have already observed fascinating dynamics for games
exhibiting cyclic dominance. Here, the mean strategy follows replicator dynamics and spirals inwards towards the
evolutionary steady state, but the population comprises of individuals playing s trategies near to the pure strategies.
Crucially, such dynamics are entirely obscured when one only considers the discrete strategy set. Four core
questions arise.
1. Why are pure strategies favoured?
2. For what class of games does a similar phenomenon hold?
3. How do the infinite strategy systems relate to classical finite strategy replicator dynamics?
4. What ecological insights might be yielded? Does cyclic dominance lead to speciation?
The team is well chosen to address the full spectrum of research which might emerge, from rigorous probabilistic
enquiry to relating mathematical findings to real ecology. The project should lead to novel contributions to the IPS
literature, and more ambitiously, set precedent for how EGT might investigate infinite strategy systems.